Exploitation of Burkholderia bacteria as novel antibiotic producers using a genome mining approach

Technical abstract
We discovered that Burkholderia bacteria are an untapped resource of novel antibiotics that can overcome current antimicrobial resistance. Our published data on Burkholderia enacyloxin, a potent anti-Gram negative antibiotic, showed that it is produced by a novel hybrid polyketide synthase (PKS) pathway and is highly exploitable as a member of the successful polyketide antibiotic family. Single Burkholderia strains produce multiple antibiotics and we have now identified a novel macrolide, gladiolin, and another mupirocin-like polyketide, vietnamycin, both active on multidrug resistant Gram positive bacteria. Without genome sequences for these promising antibiotic-producing Burkholderia, the speed at which we can progress both structure and pathway analysis is limited. Therefore we obtained a near complete draft genome of the gladiolin producer strain using long read next generation sequencing from Pacific Biosciences. With few errors and an excellent assembly, the 10 contig draft genome was ideally suited to genome mining, immediately allowing identification of a PKS pathway functionally congruent with gladiolin biosynthesis.

This preliminary data has led us to postulate that "The biotechnological potential of Burkholderia bacteria will be rapidly unlocked by implementing a multidisciplinary genome mining approach to the discovery of novel antibiotics and their biosynthetic pathways." To explore this hypothesis, 24 strains which produce antibiotics overcoming current resistance will be genome sequenced using Pacific Biosciences sequencing and full structure-pathway analysis performed on gladiolin, vietnamycin, and 3 novel antibiotics from the genome mining screen. Methods to switch on cryptic pathways will also be explored to expand the diversity of antibiotics identified by our screens. This genome mining dataset combined with the structure and activity data for a total of antibiotics will establish Burkholderia as a novel antibiotic discovery source.

Potential impact
Our Burkholderia antibiotic discovery research will have multiple socio-economic impacts on stakeholders as follows:

1. Public health

Antimicrobial resistance (AMR) is now widely acknowledged as being one of the greatest threats to global human health; it also impacts animal health and hence global food security. AMR is World Health Organization priority and UK Government recently published a five year AMR Action Plan (2013-2018; https://www.gov.uk/government/publications/uk-antimicrobial-resistance-strategy-and-action-plan-engagement-exercise). A key action point was to ""facilitate and encourage the development of new drugs" by "encouraging their discovery and development."

Our novel, resistance-busting Burkholderia antibiotics will offer timely solution AMR if they are developed further. It is also likely that other Burkholderia metabolites we discover may have activity on cancer cells or prove useful for the treatment of diseases beyond infection. Our research has broad-reaching potential to save lives and considerably improve the quality of life for individuals who suffer from antibiotic resistant infections. The increased understanding of Burkholderia bacteria as cystic fibrosis pathogens will also impact this group of vulnerable people.

2. Pharmaceutical industry

The UK was once a world leader in natural product antibiotic discovery but due to under investment and the industry shift towards high profit "lifestyle" drugs, the development of new antibiotics by big pharma has largely ceased. The accompanying industry expertise in this area has also been lost. The UK's Chief Medical Officer has recently stated (http://www.bbc.co.uk/news/health-21178718): "There is a broken market model for making new antibiotics, so it's an empty pipeline, so as...[these bugs]... become resistant, there will not be new antibiotics to come."

We are uniquely placed to re-fill this medicinal chemistry pipeline and re-establish the lead the UK once had in natural product antibiotic drug discovery. By filing robust structure-based patents on our Burkholderia antibiotics, we can approach pharma to take on preclinical development of these antibiotics. In addition, the potential to use bioengineering to derive novel antibiotics from the modular Burkholderia polyketide pathways will also bring future benefit to industry.

3. Training of highly-qualified individuals in interdisciplinary drug discovery research

Our research team brings together experts in microbiology, natural product chemistry and genomics, to carry out a state-of-the-art genome mining approach to antibiotic drug discovery. By training in these interdisciplinary skills, the MicroPD and ChemPD will be able to keep pace with cutting edge approaches used in modern antibiotic discovery programs. These skills are vitally needed by both industry and academia.

4. Public education on AMR and the need for new antibiotics.

A key component of the 2013-2018 UK Government Action Plan on AMR was public engagement on the responsible use of antibiotics and awareness that we urgently need to discover and invest in new drugs. The cost of antibiotic development is expensive but the public are used to paying very little for them. Ideologically for example the public are prepared to pay a lot for a new anti-cancer drug and fundraise extensively for these agents. Would they do the same for a new antibiotic? The researchers employed on this grant will explore these dilemmas and philosophical arguments. They will development an AMR/drug development awareness program with schoolchildren in South Wales and the West Midlands, educating them on the need to use antibiotics carefully, develop new drugs and not take continued antibiotic efficacy for granted. Cardiff and Warwick universities have excellent public engagement officers who will assist with these outreach programs.